Shaped Sound

**Shaped Sound revolutionises the auditory experience in public settings** such as museums, galleries, conferences, and foyers. Our interactive sound sculptures encourage sensory engagement through touching, leaning, or simply sitting. They emit sound that can be both heard and felt, creating an intimate, shared encounter with audio art.

This innovation benefits both artists, venues and audiences alike. For artists, Shaped Sound offers a groundbreaking platform to showcase their work beyond traditional mediums. For venues, we offer an easy to use, durable, beautifully designed sound presentation solution. For audiences, it provides a unique opportunity to interact with sound in a tangible and immersive way.

Available in ready-made or bespoke designs, our creations empower organisations to curate collaborative and accessible displays of sound and music-based art. By granting individuals control over their proximity to sound, we aim to ignite excitement and curiosity, transforming how people perceive and engage with auditory stimuli.

**Shaped Sound bridges the gap between sound and touch, inviting audiences on a sensory journey that deepens their understanding and appreciation of sound-based artistic expressions.**